University of Greenwich And Prior Clave Limited

To itegrate the supply chain into the new Enterprise Resource Planning system, including design, planning, manufacturing, sales, marketing, after-sales services, maintenance and purchasing strategies.